ASRA (Aircraft Structures Repair AI) Development and Testing

NUAVR is working to develop ASRA (Aircraft Structures Repair AI). This is an AI tool which would help to reduce time of using SRM (Structural Repair Manual) . Our aim is to reduce the total time of Structures AOG (Aircraft on Ground) time by 70%.

This is an extension tool which will be part of the current services framework of NUAVR and can also be provided as a standalone tool to the clients.